Market Feasibility Study for a novel 3D-printing FDM module

3D printing or additive manufacturing is a process of making 3D solid objects from a digital file. In an additive process, an object is created by laying down successive layers of material until the object is created. The 3D printing industry is growing at its fastest ever rate (31.6% CAGR) and is expected to exceed £16 billion in worldwide revenue by 2020. The Plastic Economy is seeking to unlock the true potential of 3D printing with sustainable manufacturing applied to high value products.